TRANSCEND - TRANsmission Supply Chain Excellence for Next generation Dual clutch technologies

An innovative research project led by Jaguar Land Rover, TRANSCEND - TRANsmission Supply Chain Excellence
for Next generation Dual clutch technologies - strives to maximise fuel efficiency whilst maintaining the invehicle
feel Jaguar Land Rover customers expect. The collaboration will develop a new transmission based
around an ultra-wide ratio dual clutch architecture incorporating Jaguar Land Rover intellectual property. Drive
System Design will lead the development of the transmission design and control while Tata Steel, Productiv and
HVM Catapult will be responsible for developing both the manufacturing processes required and the supply
chain necessary to take the transmission to production. The transmission will also benefit from 48V mild hybrid
drive. This innovative transmission will offer improved fuel economy, low weight and seamless range changing
performance. The consortium members recognise the importance of collaborative advanced research projects
supporting initiatives that will expand the UK’s competitiveness and develop skills, innovations and new
technologies in the automotive sector and throughout the supply chain